Development of New Brazing Alloys for Joining of Thermoelectric Materials

The aim of the project will be to model new filler metal alloy compositions that will be suitable for joining of thermo electric materials. The majority of commercially available filler metals tend to melt either below 350C (solders) or above 575C (brazing filler metals) with silver brazing filler metals melting above 650C. The joining of thermo electric materials is identified as a technology challenge because; (1) solders do not have sufficient strength and may suffer from Creep at the elevated operating temperatures and (ii) the melting temperature of brazing filler metals can result in damage to the thermo electric materials themselves. One approach will be to look for brazing alloys with so called high entropy characteristics which may exhibit lower than expected melting ranges.